Exploration of Room Temperature Deformation of Ti407, Using Ti64 as a Datum

Context of research
Demand for low cost air travel is increasing at a rapid pace. By 2035 it is expected that 38,050 additional aircraft, valued at more than £3.63 trillion, will be required to address global demand. To tackle the environmental and societal impact of this substantial increase in air travel, jet engines must be developed that are quieter and more fuel-efficient.

Titanium alloys are used in many critical jet engine applications due to their high specific strength and good resistance to corrosion. Significant gains in jet engine performance could be realised if engineers had software tools capable of better predicting the deformation and failure behaviour of this important class of materials.

However, understanding deformation and failure in titanium alloys is nontrivial, as microstructure, crystallographic texture and the resultant mechanical properties are both anisotropic and heterogeneous.

Aims and objectives
This project will explore room temperature deformation of titanium alloys with the aim of developing software tools capable of predicting deformation and failure. The project will explore yield and failure in titanium alloys using in situ micro-mechanical testing and advanced microscopy techniques. Data generated from these experiments will be used to inform advanced crystal scale finite element simulations that capture deformation and failure at the microscopic scale. Differences between the simulations and experiments will be investigated to enable further refinement of the predictive capability.

Potential applications and benefits
The research conducted as part of this project is directly applicable to the aerospace industry, in particular the design and life-extension of jet engine components. By providing the understanding and software required to analyse the onset and propagation of deformation and failure in titanium alloys, this research has the potential to significantly improve the performance of jet engines.